The University of Manchester and Cummins Limited

To develop, embed and exploit advanced engineering materials and coatings expertise for development of novel air foil bearing components that have application in automotive fuel cells.